Kvatt - Eliminate waste from the parcel shipping industry

Kvatt is a packaging company focused on eliminating waste generated by the parcel shipping industry. Through reusable and protective technologies combined with an innovative business model, this project aims at developing a new system in which reusable packaging can thrive. The recent pandemic has reminded us just how important transport packaging has become in our lives. It plays an invisible but crucial role to the safe delivery of goods at our doorstep, yet, for decades it has been developed without any consideration for our planet.

At Kvatt, we want to disrupt packaging ownership and create a circular supply chain in which reusable packaging can truly evolve as a solution for the future. By understanding the complex system which regulates plastic management and innovating on current business models, our goal is to create new standards for transport packaging that are sustainable and economically viable. Opening a highway of opportunities for the development of new shipping solutions.